DPFS resource request (University of Oxford) development pathway director

This new activity will accelerate the uptake of existing scientific discoveries made by biomedical researchers at the University of Oxford. We will create a fast-track process for bringing these discoveries into hospitals to improve medical care.

Technical abstract
To accelerate the translation of our biomedical research outputs, we request support to recruit an experienced director from industry to establish and lead an Oxford development pathway, capable of managing a portfolio of eight to ten parallel development projects.